Virus-host molecular interactions

Technical abstract
The project aims to examine the virus-host molecular interactions using infectious bronchitis virus (IBV) as a model. Based on the observations that IBV replication is associated with membrane rearrangements leading to the generation of double membrane vesicles resembling autophagosomes, the current project will examine the cellular/subcellular localisation of viral proteins using recombinant tagged viruses and specific markers of autophagy such as LC3. The project will also examine the role of LC3 as a host factor in IBV replication using approaches such as RNAi.